Signalbox Urban API: ubiquitous positioning for smart cities

Location underpins the operation of a vast range of smart city applications. Examples include real-time

transport apps and mapping applications, guidance systems for people with sight loss, satnav systems for

vehicles, high-value asset tracking systems, emergency response systems, and parking apps.

Currently these applications rely on satellite systems such as GPS to determine their position. Yet in many

urban areas satellite signals are disrupted, leading to a poor location accuracy, or no position at all. Therefore,

there is a need for alternative technologies that can supplement GPS to allow location everywhere all the time

– so called ‘ubiquitous positioning’.

Signalbox Urban API is a product that provides ubiquitous positioning across entire urban areas - delivering

pinpoint city-wide positioning and location-based triggering for IoT objects and nomadic devices. For this study,

we will analyse the systems performance in Singapore, and foster partnerships with third-party product

manufacturers to help us address the Asian market.